The characteristics and experiences of carers in the UK: trends and variations 2001-2021

Working in partnership with Carers UK, you will apply cutting-edge techniques to explore the characteristics and experiences of carers. Using Census of Population data (2001, 2011, 2021) and Carers UK's own data from its annual 'State of Caring' surveys, you will explore changes over time and how living in different places and types of household shapes experiences and outcomes of caring. Your analyses will deepen understanding of the circumstances and experiences of carers and how these change over time.